Exploiting JWST to Unveil Our Icy Universe

Project highlights:
(a) to map the major, minor, isotopic and ionic interstellar ice species across a range of
molecular clouds, probing dense extinct regions, YSOs and their discs as well as cloud edges,
to identify their distribution as a function of column density.
(b) to compare ice column densities to gas-phase emission, to test the linkages between gas and solid-state molecules according to our current astrochemical understanding, and
establish ice abundances.
(c) to compare ice abundances with dust emission maps, to test the formation, evolution and
destruction of ices as a function of temperature, dust density and local astrophysical
conditions.
JWST observations often involve large teams, and this is no exception. We have strong
collaborations with a number of worldwide colleagues, particularly at University of Hawaii,
STScI in Baltimore USA, Neils Bohr Institute Copenhagen, University of Marseille, Tokyo
University and Leiden Observatory. There will certainly be opportunities to travel and work in
person with individuals from these institutes / universities during the PhD, learning from the
best in the field. Our previous graduates in this field are now either holding academic posts
or work in big data applications, showing the skills gained in this PhD field will be highly
transferable to many career pathways.
Typically, this PhD would best suit a student with a 4-year integrated Masters level
qualification in Physics, Astronomy or Chemistry, experience in Python programming, and an
enthusiasm for interdisciplinary research. An interest in astrochemistry, physical chemistry or
spectroscopy would certainly be advantageous, as would some past experience (e.g. in a
masters research project) of sub-mm or IR observational techniques, including preparing
executing reducing and analysing observational data; but most important is an enthusiasm
for observational astrochemistry.
Project description:
After hydrogen gas, water ice is the most abundant molecule in the universe. Predominantly
the water is found in the form of amorphous ice, in interstellar dense clouds, in combination
with many different molecular species, from simple molecules or ions like CO2, CO, SO2,
CH3OH, NH3 and OCN-, to the potential presence of complex organic molecules, alongside
isotopic ices including 13C and D. The aim of this PhD is to exploit JWST observations of star forming regions in our own galaxy, to observe the spectra of these ices, and utilise this data
to understand the distribution, abundances, formation, evolution and destruction of these
solid-state molecules. Ice-mapping (as it is known) is a technique that currently very few
groups in the world have attempted, and we previously led the way with the AKARI satellite
data. In particular our group studies ices from pre-stellar cores to protoplanetary discs,
thereby understanding the chemical "starting points' which set the recipe from which planets
moons and atmospheres are formed, probing isotopic ratios and C/O // C/N ratios - to test
how the primary elements "for life" C N O (and H) are distributed as the conditions for
habitability emerge.
Our group have been working with JWST data since July 2nd 2022! As part of the Early Release
Science (ERS) IceAge team, we have focused on NIRCAM WFSS slit-less spectroscopy to probe
over 1000 site lines for ice towards the Cha I molecular cloud. We are also involved in two
Cycle I proposals looking at ices in Serpens and Oph molecular clouds. Our cycle II data will
focus on star-forming regions in Orion as well as follow up from Cha I. Consequently, we have
developed skills with the JWST pipelines, and developed our own bespoke software to extract
slit-less spectral data. This PhD will build on this development, focusing on the student
undertaking ice mapping, in combination with gas-phase sub-mm observations and dust
continuum